Understanding language processing to improve the outcomes of those with language dysfunction

Combining biological and social research to understand language processing and thereby improve the outcomes of those with language dysfunction. Using EEG to investigate changes in language systems following treatment in patients who have suffered from stroke